High Fidelity Facial Performance Capture

Visual effects and video game companies are demanding ever higher levels of graphical detail and realism and are increasingly making use of motion capture to acquire animation from real life actors to such an extent that it is now one of the fastest growing industry sectors in the U.S. Creating increasingly realistic facial animation is particularly challenging because human perception is acutely tuned to facial appearance. Content developers are therefore demanding new and ever higher fidelity solutions for facial performance capture. In response, Dimensional Imaging has developed DI4D™, an extremely novel and innovative facial performance capture solution that can acquire very high fidelity data without requiring any special markers, make-up or structured light. DI4D™ is also uniquely amenable for use with helmet mounted camera (“HMC”) systems that are now industry standard. The main development goal of the project is to improve substantially the fidelity, efficiency and level of automation of the current DI4D™ solution by allowing more seconds of facial animation to be produced with an even higher level of fidelity and realism for substantially less manual effort.